ISports Wall – Improving the wellbeing of primary school pupils through an online platform for integrated, curriculum based exercise and learning - (CBEaL)

The ISports Wall (ISW) interplay system will be a technology game changer in regards to interactive curriculum based exercise and learning, allowing primary schools to compete with each other at every level, classroom to classroom, school to school, nationally and internationally. The extensive library of both educational and fun content encourages all pupils to participate, whatever their ability, improving the wellbeing of primary school pupils through increased engagement, activity and learning. The online platform will provide the medium to integrate pupils, whilst maintaining safe practices, reducing the need to travel and saving costs.